Generation of Human Oligodendrocytes from Embryonic Stem Cells - an Experimental Tool and Potential Therapy for Multiple

Multiple sclerosis is a disease that initially damages the insulating coat of nerves in the brain and spinal cord. This coating is called myelin, and the cells that make it are termed oligodendrocytes. Without the coating, the nerves conduct very slowly, producing clinical symptoms such as paralysis or blindness. In the commonest form of multiple sclerosis, termed relapsing-remitting, the myelin sheath is initially repaired and the symptoms resolve. Over time, the patient‘s ability to repair the damage fails, leading to neuronal death and persistent disability.

My aim is to generate oligodendrocytes from human embryonic stem cells, which have the potential to give rise to any human cell. The challenge is to direct them to become oligodendrocytes, rather than any other cell type. I aim to achieve this through exposure of the stem cells to various combinations of growth factors; additionally, I may use a virus to introduce genes that are important in oligodendrocyte development. I then plan to study the factors involved in the maturation of these early oligodendrocytes into oligodendrocytes that make the myelin coat. Finally, I will transplant these oligodendrocytes into a mouse model of multiple sclerosis, to test their efficacy and safety in repairing the damage.

Technical abstract
Multiple sclerosis (MS) is the commonest cause of acquired neurological disability in young adults. Treatments of MS have two aims: to prevent (disease modifying) and to repair damage that has already occurred. Although some advances in treatment to reduce relapse rate (RR) have been made in the last decade, little has been achieved in terms of definitive treatments for prevention or repair of fixed disability and disease progression. The lack of such therapies represents a substantial gap in the treatment of MS. Thus there is a requirement for strategies that promote remyelination and prevent axonal loss. Pathological and experimental studies suggest that these processes are tightly linked, and that remyelination will both restore structure and protect axons. There is, therefore, a need for a supply of human neural stem cells (NSCs) and oligodendrocyte precursors (OPCs) for biological characterisation and as a source of exogenous myelinogenic or promyelinating cells.

A serious impediment to the development of remyelination therapies is the inability to generate sufficient numbers of human NSCs and OPCs from foetal and adult derived tissue using existing protocols. Human embryonic stem cells (hESCs), by contrast, on account of their responsiveness to morphogenetic cues, offer a potentially unlimited supply of NSCs / OPCs for biological and functional characterisation. My host laboratory has established an excellent experimental platform with the recent finding of scaleable derivation of hES-NSCs - using completely defined conditions. I propose to extend these studies to specifically generate large numbers of enriched human oligodendrocyte lineage cells by adopting developmental based insights around morphogenetic signalling cues and maturation factors and / or ectopic expression of key transcriptional regulators underlying oligodendrocyte specification (Olig2 / Nkx2.2). FACS based enrichment along with mitogenic stimulation of OPCs will be used to expand oligodendrocyte committed cells. I will then examine the in vitro behaviour of human OPCs and their differentiated progeny, as well as study their functional remyelinating capacity (in collaboration) in two experimental in vivo models of demyelination; focal model of demyelination (gliotoxin-irradiation) and a mouse model of chronic MS displaying demyelination and chronic axonal loss.